Analysing the chromatin landscape and transcriptome within sox17+ lineages during zebrafish embryonic development.

Programme overview:
This MRC-funded doctoral training partnership (DTP) brings together cutting-edge molecular and analytical sciences with innovative computational approaches in data analysis to enable students to address hypothesis-led biomedical research questions. This is a 4-year programme whose first year involves a series of taught modules and two laboratory-based research projects that lead to an MSc in Interdisciplinary Biomedical Research. The first two terms consist of a selection of taught modules that allow students to gain a solid grounding in multidisciplinary science. Students also attend a series of masterclasses led by academic and industry experts in areas of molecular, cellular and tissue dynamics, microbiology and infection, applied biomedical technologies and artificial intelligence and data science. During the third and summer terms students conduct two eleven-week research projects in labs of their choice.

Project:
Stem and progenitor cells give rise to the diverse range of mature cell types making up all tissues and organs in the human body. Endoderm is a particular type of progenitor cell that contributes to liver, pancreas, thyroid and the respiratory and gastrointestinal tracts, all of which are associated with developmental defects, or represent an unmet need for tissue replacement therapies. In order to understand how developmental defects occur, and to devise therapeutic strategies it will be necessary to understand how genes are correctly controlled in the endoderm, leading to appropriate formation of these major organ systems.

The identity and behaviour of cells is controlled by the combination of genes which are active within them. Activation of individual genes is controlled by the accessibility of specific DNA sequences within the genome to the relevant cellular machinery. This project aims to identify, characterize and functionally study the DNA sequences that contribute to gene activity in the endoderm. This will be achieved using a range of quantitative experimental and computational approaches in the model organism zebrafish.

Zebrafish is an excellent model for understanding human development since their genomes and multiple organ systems are highly similar to humans. There are also established methods to manipulate the zebrafish genome to fluorescently label cells of interest, or create mutations. Additionally, zebrafish develop external to the mother and are transparent in early development allowing easy whole organism analysis. I will use existing fluorescent zebrafish to specifically isolate endoderm cells during development and identify DNA sequences controlling gene activity. I will then generate new fluorescent zebrafish lines allowing me to understand when and where the identified DNA sequences control gene activity over developmental time. Finally, I will study how a subset of these DNA sequences control specific genes and organ formation by specifically deleting or inhibiting them in endoderm cells using CRISPR/Cas9 genome editing, and characterizing the developmental consequences.